AI Immersive Educational Games Content Creation Engine

**DIVERSE FEMALE FOUNDER**

Multi-award winning, EdTech Gaming studio, Brainspark Games, is led by Reedah El-Saie, a solo female founder of diverse heritage and Innovate UK 'Women In Innovation 2022' and 'Inclusive Innovation 2023' awardee.

**PROBLEM**

* 45% of children are disengaged from learning.
* BAME and neurodiverse children are 18-36 months behind their peers
* Curriculum lacks cultural diversity
* Climate Change is not taught in the national curriculum
* 30-34% of children fail GCSEs in the UK
* Yet 93% of children play mobile games in the UK/ globally

**SOLUTION**

Brainspark-Games is building an eduverse of FREE, culturally inclusive, AI-powered, Augmented Reality educational mobile games, aligned with the UK national curriculum, pioneering neurogames technology to engage neurotypical and neurodiverse learners.

**ACCOLADES**

* Winner - Top European Immersive Tech Startups 'AWE XR Startup To Watch 2023'
* Finalist 'Design Intelligence Awards', China
* 'Top 100 Asians in Tech'
* Semi-finalist for 2023 GSV Cup, Elite200, USA
* Featured in HolonIQ's 'Europe's EdTech 200', 2023/2022
* Shortlisted for 'AWE XR Climate Education' Prize, USA
* Finalist 'Barclays Entrepreneur of the Year Games Award'
* Guest exhibitor/speaker at Festival of Education, 'London Tech Week', 'World EdTech Forum', ASU+GSV 'Educational Mobile Games'
* Nominated for 'Best Social Impact Game' Unity Award
* Semi-finalist for 2022 GSV Cup, 'Elite 200'
* Top 30 Global Winners of 'EdTech Creator Challenge' by GSV & Unity
* Creative Industries '100 Ones To Watch 2021'
* UKTechNews as 'One of London's most diverse tech startups'

**INDUSTRIAL RESEARCH**

This industrial research projects seeks to build an AI-powered, Augmented Reality, Educational Games engine to produce more culturally inclusive educational games adopting Brainspark Games, Innovate UK part-funded feasibility prototypes; neurogames, wellbeing, technology ensuring more neurodiverse children can access and succeed in the education system, and is therefore fully aligned with Innovate UK's focus on EDI.

In October 2023, Brainspark Games was featured as one of only two 'innovative' UK companies (the other was Unreal Engine) in the Prime Minister's 'Council for Science & Technology' R&D report into the Creative Industries highlighting the impact of its neurogames technology on the education system. This project will enable Brainspark Games to enhance the UK's global reputation as a market leader and pioneer in AI-powered, immersive educational games.